NPD

G'NOSH is an award winning premium food brand that has been trading since 2012 nationally in leading retail establishments such as Co-op, Ocado, Waitrose. The brand is disrupting the fresh dips category and brings the consumer a combination of gourmet and convenience through a premium product offering. Innovation is what stands us apart in an own label supermarket branded category. G'NOSH is growing as it gains more retail listings, brings more innovation to shelf, has plans to expand into new categories, and is currently creating value & growth in the dips aisle.